Transforming landscapes: the role of large herbivores in Holocene ecosystem dynamics

Large herbivores play a significant role in Earth System function and work to date has identified the wide-ranging impacts that the late Quaternary extinction of megaherbivores may have had on ecosystem function (Mahli et al. 2016). By contrast, in long-settled regions like NW Europe, large herbivores - wild and domesticated - are often implicated in Holocene landscape transformation (Fyfe et al. 2015), but we lack a comparable understanding of their functional role and how this has altered over the long timescales involved in vegetation development or climate change.
This gap matters for ecology and conservation (e.g. setting baselines for a 'wilder' landscape), as well as archaeology and history (e.g. how transitions between wild and domesticated grazing regimes affected biodiversity). These issues are particularly relevant to the Scottish Highlands, the focus for this project, because this is a landscape in flux: animals have been an influential component since prehistory, were instrumental to socio-economic and ecological transitions in the historic past (Hanley et al. 2008) and remain a source of tension in contemporary management. The extent to which climate has constrained or facilitated tree growth alongside dynamic grazing regimes also remains unclear but is highly relevant to future woodland resilience.
Palynology (pollen analysis) has been the most widely used proxy for studying herbivory over long timescales but is an imperfect tool: using pollen to identify both grazing disturbance and its effects on plant communities adds potential circularity to causal arguments, and pollen cannot be used to infer which animals were present. Dung fungi can be used as an additional proxy alongside pollen data to identify major shifts in herbivore abundance (Baker et al. 2013) and faecal biomarkers to discriminate between animal species (McClymont et al. 2023). Independent records of climate change can also be extracted from the biomarker signal, to set the observed trends into context with environmental changes. To date only a few studies have combined these proxies (Davies et al. 2022, Brown et al. 2022). Integrating these methods can address Scotland-specific and broader long-term ecological questions e.g., to examine the role of herbivores as 'ecosystem engineers' and how this altered through the Holocene.
The project aims to combine dung fungi, biomarkers and pollen into a palaeo-grazing toolkit to evaluate the role of large herbivores in Holocene vegetation transitions, with emphasis on woodlands. It will examine the following research questions:
- Sensitivity testing: How does the sensitivity of the grazing signal vary between proxies and site type (peat, lake) when applied to recent grazing regime change?
- Temporal interactions: How does the grazing signature and its palynological vegetation impact vary between sites and over time (e.g. between periods with contrasting large herbivore assemblages)?
- Impact agenda: How can palaeoecological data combined with contemporary management concerns develop more accessible evidence about long-term grazing ecology?